Signal Processing

Cadscan has developed a 3D imaging technique that can be used for a variety of applications such as 3D scanning, robotics and healthcare. The company has identified a technical issue with this system that requires specialist signal processing and has sought the assistance of the innovation voucher scheme to help it engage with a local university with such expertise.